Imaging Informatics for Early Diagnosis of Dementia in Chinese Elderly Population

Timely and accurate Dementia diagnosis is a huge unmet need globally. As the population ages, the health and social care costs will rapidly become unsustainable. China may become the world's largest market for dementia diagnosis: China is estimated to have 25% of the world's dementia cases but ~80% of the dementia population remain undiagnosed, and the one child policy means individuals may have 4 grand parents to care for. While there are no cures for dementia, there are effective drug and non-drug interventions which can extend independent life and save society costs. There is a pressing need for technology to support diagnosis in a community setting if China is to make these treatments available to the patients that need it. This feasibilty award enables IXICO to explore the opportunity to create a focused product which is adapted to the Chinese population and healthcare system and identify the partners needed to enter this market.